University of Manchester and The Numerical Algorithms Group Limited

To develop, embed and exploit expertise in leading edge algorithms for numerical linear algebra to enable the development of the next generation software for the computer architecture of tomorrow.